The singular cardinals problem

This research project is aimed at the study of singular cardinal combinatorics (ZFC provable results as well as independence results). One goal is to use forcing with side conditions in order to improve certain inequalities in cardinal arithmetic.